Breaking the seismic wall: How to improve gravitational waves at low frequency

With the first direct detection of gravitational waves and the first detection of merging neutron stars, a new era of multi-messenger astronomy has begun. While the overall sensitivity of the LIGO detectors has led to incredible advances, current detectors are plagued by technical noises at frequencies lower than 30Hz. These are caused in part by the limitations of current control loops and sensors in the detector, these must be eliminated to detect gravitational waves below 30Hz. These are caused in part by the residual motion of the isolation platforms (ISIs) and suspensions. This is a fundamentally difficult problem to overcome; seismic motion is around 9 orders of magnitude larger than a typical gravitational wave signal.

I have designed and built compact interferometers that can be used either as standalone displacement sensors or integrated with commercial seismometers to increase their resolution. On the simulation side, I have developed computer models to investigate the current limitations of the isolation platforms and how to improve the performance of them, as well as test the linearity of future sensors and their expected impact on the isolation systems currently in use.